The effects of closed loop auditory stimulation on brain and behaviour in the short and long-term

We spend 1/3 of our life asleep, and the brain is very busy during this time. The neural oscillations of sleep have known restorative functions, and are also critical for memory consolidation and emotional processing. We are interested in enhancing sleep to improve health (for instance by counteracting the impacts of ageing which lead to reductions in deep slow wave sleep). We are also interested in manipulating memory consolidation by triggering the replay of selected memories in different combinations and in different sleep stages. This can lead not only to stronger memory, but to integration of new memories with each other and with existing knowledge, providing a basis for creativity.